Development of an orally administered Enterovirus 68 vaccine

iosBio has developed a technology which enables the oral administration of thermally stable vaccines. We will utilise this technology to develop a candidate EV68 vaccine, a disease identified as having the potential to cause epidemics.